University of Bradford And BAE Systems (Operations) Limited

To carry out a comprehensive study of the manufacturing process capabilities and requirements for advanced composites and machining business to improve quality and reduce costs.